Extragalactic Astronomy and Cosmology at Edinburgh

Astronomical research at the University of Edinburgh covers a wide range of topics, which share the common aim of understanding the emergence of complex structures in the universe.